Dissecting roles of High Mobility Group A1 (HMGA1) pathway in pancreatic adenocarcinoma progression through in vivo monitoring of cancer dynamics...

Pancreatic cancer is the deadliest of human cancers. Effective treatment and early detection strategies for this cancer is desperately needed. Our project aims to understand the process of pancreatic cancer progression, in the hope of identifying new ways to treat and detect this cancer. By focussing on the roles of high mobility group A1 (HMGA1) gene, we may identify novel pathways for rational therapy of pancreatic cancer. Our project may lead to the development of imaging-based early detection strategies.

Technical abstract
Introduction: Pancreatic ductal adenocarcinoma (PDA) is the 5th leading cause of cancer-related death in the UK. To improve our understanding of this deadly cancer, we have engineered the KPC mouse harbouring conditional mutant alleles in K-ras and p53 genes targeted exclusively to pancreas, which recapitulates PDA (100% penetrance). The HMGA1 gene encodes for chromatin-associated proteins which regulate a constellation of pro-oncogenic genes. Our data suggests that HMGA1 is overexpressed in >90% of PDAs. Previously, we showed that HMGA1 promotes malignant phenotype in PDA cells. We now propose to dissect the roles of HMGA1 in PDA progression.

Project aims: We have formulated 3 independent study aims.

Aim-1: To examine the process of PDA progression in real-time by in vivo introduction of pro-oncogenic HMGA1 coexpressed with a fluorescent reporter
We hypothesize that in vivo introduction of HMGA1 gene will accelerate the process of cancer progression in KPC murine pancreas. We will introduce the HMGA1 gene coexpressed with a reporter gene (i.e. eGFP) into the pancreas of KPC mouse. At the site of HMGA1-eGFP introduction, the developing PDA will be labeled with eGFP which allows imaging studies (intravital multiphoton microscopy, bioluminescence) to track tumour progression, at an unprecedented single-cell level in vivo.

Aim-2: To evaluate if HMGA1 promotes initiation and maintenance of PDA using a conditional transgenic mouse model
We will perform a genetic dissection of HMGA1 functions using 3 novel targeted mouse models: conditional knock-in (CKI-1 &-2) and conditional knockout (CKO) HMGA1 mice. We will assess the dependence of PDA initiation and maintenance on HMGA1 expression. Co-operative roles of HMGA1 with K-ras and p53 will be elucidated by crossing the HMGA1 transgenic mice (CKI-1, CKI-2, CKO) with KPC mice.

Aim-3: To perform a genome-wide analysis of HMGA1 transcriptional and signaling networks in PDA to identify novel biomarkers and therapeutic targets
Using chromatin immunoprecipitation sequencing (ChIP-Seq), microarray expression profiling and constructed PanIN-PDA tissue microarrays, we will systematically examine integrated HMGA1-related pathways to identify ‘direct‘ and ‘indirect‘ targets of HMGA1. Harnessing bioinformatic strategies, we will focus on clinically-relevant candidate pathways of functional importance to identify novel biomarkers and therapeutic targets.

Medical Opportunities: Our research strategy of characterising the mechanisms driving PDA progression will yield rational therapies and new biomarkers for early detection of this deadly cancer.